Self-sovereign Identity technology using blockchain for customers, airlines and border authorities

Currently, airlines are unable to share data about passengers and rely on repeated one-off document checks. This challenge is exacerbated by the fact that, on average, passengers are only 50% accurate when filling out the information required to fly. This means that airlines not only waste time and resources checking each passenger's documents multiple times in the airport, but they also spend time and money correcting that information. Government fines mean that failing to check this information diligently creates further costs for airlines, and there are increasing demands from governments for airlines to provide more accurate passenger information.

Zamna is an award-winning software company named by IBM Security as providing "GDPR compliant identity-as-a-service". We work with airlines and border authorities in the UK, UAE, etc to verify accurate passenger information. Our blockchain-powered data verification technology improves airport security and immigration-related information, while delivering a seamless passenger experience. Our current software technology is already integrated with British Airways global IT systems, commercially active in British Airways, with pre-COVID-19 volumes of ~100,000 daily passenger passport checks.

This project will extend the technology by adding an innovative model of identity management which will put the passenger in control of their data, whilst solving GDPR and data accuracy challenges, and securing value for the enterprise validating passenger data - without exposing the commercial or competitive advantages of that enterprise to others. To achieve this, we need to conduct significant technical research using multiple computation techniques, before testing can take place with the early adopters and stakeholders, which we have already engaged with.